Supporting small cinemas through improved digital marketing

Screen Moguls is helping small cinemas compete in a digital age by giving them access to leading edge marketing technology in a simplified, cost effective way. The tool enables cinemas to engage existing (and potential) movie goers in their area, through channels like Facebook, with no prior knowledge or training required. The technology is based on location behavioural analysis, and is already proven by large movie studios to be up to six times more effective than using a marketing agency to run digital campaigns. Small cinemas get the same artificial intelligence based marketing methods used by marketing goliaths at a fraction of the cost and complexity.

Receiving the extension grant will allow us to expand the product to other verticals, to help support small businesses affected by COVID, with a particular emphasis on independent retail, hospitality and leisure. This product will allow small business owners to run sophisticated digital marketing campaigns across multiple media channels, such as Facebook, Twitter and Snapchat, using geo-targeted and interest based audiences, alongside our proprietary behavioural-based audiences. Executing a campaign can be performed in one simple click, taking less than 5 minutes a week, on any sized budget, and gives small businesses the tools to run digital activity on par with much larger competitors. Customers will not need to have any knowledge or experience running digital marketing or paid media campaigns.